University of Strathclyde & Norscot Joinery Limited

To embed advanced VR visualisation and BIM knowledge, resulting in a virtual showroom software solution for kit home design and offsite manufacture, which may be viewed on a mobile device and can provide semantically rich building information integrated with the 3D representation.